"Interface Engineering for Maximizing the Efficiency of Halide Perovskite Indoor Photovoltaics"

Indoor photovoltaic (IPVs) devices convert light from artificial light sources such as white LED and fluorescent lamps inside the buildings to electrical energy. IPVs are receiving great research attention recently due to their projected application in the huge technology field of the Internet of Things (IoT). By 2025, there will be more than 75 billion connected IoT devices with half of the components to be installed inside the buildings. Sustainably powering these sensors is a huge challenge. Light energy is available in the ambient environment and can be accessed easily via photovoltaic devices without requesting additional devices or multiple energy transfer, thus becomes the most promising candidate to power IoT sensor system. The Shockley-Queisser (S-Q) limit of power conversion efficiency of indoor photovoltaic is 45- 65 % depending on the input light spectrum. One of the main limiting factors in achieving theoretical efficiency is the high open-circuit voltage (Voc) losses. In this project, we will investigate the role of interface engineering to minimize these open-circuit voltages in halide perovskite indoor photovoltaic devices. Both the bulk interface in the photoactive materials and the buried interface at the photoactive layer/charge-transporting layers will be studied. The photogenerated carrier dynamics will be characterised using transient photovoltaic measurements such as transient current, transient photovoltage, and mobility of these carriers will be investigated through space charge limited current method and interface role will be isolated from the bulk using the impedance spectroscopy of the photovoltaic devices.